THE BANG IMMERSIVE EXPERIENCE

Sunken Narrative will seek to create a format that unites TV fiction, immersive technology, immersive theatre and gaming. The sit back viewers will become the main protagonists, seeking to solve the mystery set out by a custom-made narrative for the experience. The aim is to blur the boundaries between the real and the virtual, fiction and fact-based puzzles - to create an innovative, immersive fiction experience for British TV brands.